Root6 Media Packaging Agent

The twenty-one-month project will develop a system to automate the packaging of videobased
media to meet the format and content requirements and standards of different
broadcasters and on-line media distribution channels around the world.
Media packaging is the essential way to provide access to programmes anytime, anywhere
and on any device. Different broadcasters around the world have different technical
specifications, as do on-line platforms and content owners such as Fox, Netflix, Disney and
Warner. They have different rules about picture resolution, aspect ratio, technical metadata,
descriptive metadata, countdown clock, black burst, colour bars and audio tones. Advertising
breaks, language tracks, and elements such as call-in voting instructions (which have to be
removed for re-broadcast or on-demand versions) add to the complexity of packaging. Media
packaging currently requires a great deal of skilled operator intervention in a postproduction
suite, working out which parts of the original or incoming programme material are to be kept,
which have to be discarded and what needs to be added. Service providers are struggling to
keep up with the complexity and volume of work, which is increasingly unaffordable.
Media Packaging Agent will develop a highly automated intelligent system with
- An analysis engine to deconstruct incoming media and extract metadata;
- User interfaces and web services to control and verify the analysis and subsequent
(re)packaging
- A ‘recipe engine’ with specifications and a rules engine to manage the re-editing and
packaging
- A media conforming pipeline, to packaged or repackage media to any chosen recipe
or format.
Root6 Ltd will market the results to postproduction companies, broadcasters and streaming
media companies around the world.